Physics of the stochastic gravitational wave background

The student will theoretical analyze features of the stochastic gravitational wave background, and their possible detectability with future or current gravitational wave experiments.